Regulation of chromatin accessibility by small non-coding RNAs

Skeletal muscle is important for health and well-being throughout life. To understand better the
factors that contribute to the maintenance of this important tissue, we study its development in
the embryo. It is known that many of the genes and mechanisms that control embryo
development are conserved across species and perform similar functions in adult organisms.
This is also the case for small non-coding RNAs, called microRNAs, which are highly
expressed in developing and mature skeletal muscles, where they can have a protective
function, for example in ageing or disease.
To discover the full potential of microRNAs for healthy muscles functional experiments are
being used in early avian embryos in ovo. These showed that muscle specific microRNAs, so-called myomirs, negatively regulate the expression of crucial transcription factors and
epigenetic regulators (Pax3, Gli3, BAF60a/b). This is essential to provide robustness to
developmental timing during the progenitor to myoblast transition, and to stably establish the
myogenic differentiation programme.
The project will investigate further the role of myomirs for chromatin accessibility and thus the
regulation of gene expression in embryo myogenesis. Using established experimental
manipulations followed by genome-wide analysis using next generation sequencing, chromatin
accessibility and identify novel cis-regulatory elements (CRE) will be characterised. These will
be validated in vivo using time-lapse imaging and CRISPR-editing and their role in early
muscle development will be tested.